Monitoring degassing behaviour and eruption precursors at Ol Doinyo Lengai volcano, Tanzania

The East African Rift System plays host to some of the Earth's most unique and hazardous volcanoes. Among them is Ol Doinyo Lengai volcano in northern Tanzania, characterised by some of the most remarkable features observed of any terrestrial volcano and capable of producing violent pyroclastic eruptions.
Ol Doinyo Lengai is one of the most persistently high-CO2 degassing volcanoes worldwide, yet its remoteness has made it difficult for scientists to access regularly. This project will investigate novel remote gas and isotope sensing techniques to quantify the day-to-day degassing behaviour of Ol Doinyo Lengai volcano. The overarching goal of this project is to contribute towards international efforts to set up a local, long-term monitoring partnership. This promises to provide significantly higher resolution data than is currently being achieved through sparse, short-term field campaigns.
Remote sensing and monitoring techniques used throughout this project will include the use of custom-built telemetric gas sensing modules, set up for walking traverses, drone flights and permanent summit stations. Data from these will be compiled and presented as a 3D concentration profile model of the volcano.